Single Molecule studies of CRISPR/Cas9 activities during

Currently my research interests lie firmly within exploring the nucleus. The majority of my
experience is working on the mechanism of DNA damage and repair.